Quantum Steenrod operations in non-monotone symplectic manifolds.

Seidel recently introduced quantum Steenrod operations on the quantum cohomology of monotone symplectic manifolds. Amanda will work on defining analogues of these in the general (i.e. non-monotone case), using Pardon's framework for virtual fundamental cycles, with which she has already acquired technical expertise during her masters' thesis. There are a number of properties and applications she can then study; for instance, how quantum Steenrod operations interact with other algebraic operations; dynamical applications; and analogues for Hamiltonian or Lagrangian Floer cohomology.